Development of Cleaning System for Digital Printing

Technijet is a small company based in Kirkby Lonsdale Lancashire, which specialises in
pressure washing technology. Technijet design special purpose cleaning machines for a range
of companies including Rolls Royce Aerospace and BAE. Technijet have patented technology
in the specialist area of cleaning for Fabric Printing and Coating.
The aim of the project is to develop a commercially and technically innovative cleaning
system to be used in Digital and Flat Bed printing. Lint or dust on the surface of fabric before
printing or coating leads to unacceptable defects such as white spots on the finished products
which then have to be rejected or reworked. Digital printing and Flat Bed printing systems use
a different process to other printing systems which have been targeted by earlier products.
Digital Printing technology is growing rapidly particularly in Europe and in other developed
economies and is forecast to have a significant market share in the next few years as the
technology develops.
The proposed system to be developed will be designed and tested in house at Technijet,
including all elements of design including embedded control systems and software. Technijet
have an impressive track record of success in this type of project. The project activities
include design, testing in house and also at a local customer. They also include elements of
market research and IP protection.
The developed system will be unique in the marketplace, will offer improved quality and
efficiency to the customer and will extend Technijet’s product range, increasing future sales
and turnover, leading to expansion and job creation. Sales will be mainly exported through
existing and new distribution channels.
Grant support allows the project to be undertaken in a timely manner while also allowing
other activities to continue to safeguard turnover and jobs and to provide funding for the
project